SEN CLAS Security Project

Bright Systems have worked to gain accreditation for excellence in cyber security. We have become qualified to collect, store and process sensitive data relating to vulnerable sections of society.

Our products and services add a level of collaborative working between parents, pupils and professionals both at school and in the wider community.

Cyber Essential accreditation means greater peace of mind for our users when using our services.